Employee Communications and Wellbeing Interface Portal (ECWIP)

The Employee Communications and Wellbeing Interface Portal (ECWIP) is to enable employees and HR professionals to securely yet easily exchange sensitive information, maintaining a "human" touch that is too often lost when technology is put to work.

"ECWIP" brings together, adding value and introducing common security standards across the disparate methods of communication being used in home working and sensitive case management.

ECWIP is not so much for routine matters that are already covered by technology (making an overtime claim or booking annual leave) ECWIP is to help during the most important career events such as seeking support during Absence, lodging a Grievance, accessing Occupational Health support. It works for both the employer and employee equally where Disciplinary or Performance Management cases need to be particularly well documented.

These exchanges to date have involved face to face meetings and written follow up. With more people working from home there are far-fewer meetings (none, in many cases). Likewise with written communications; of course few holds were barred as people came to terms with the first days of lockdown but it is essential that security is not compromised by using more relaxed written communications ... using home e-mail addresses, SMS messages to personal phones with sensitive information included is not sustainable.

**Security and access need not be exclusive; we need security and accessibility.**

Utilising Microsoft Teams for online meetings (or other media if more appropriate) "meetings" can go ahead with the content recorded. ECWIP also provides individuals and organisations with _a strongbox in a bank vault_, so to speak, a place where documents and messages can be deposited and accessed by each party, using secure log-ins and leaving an audit trail of access and e-signatures.

Administration aside, ECWIP takes the opportunity to gauge "mood and wellbeing" either during case work exchanges or more widely enquiring of entire employee groups, encouraging feedback and interaction.

Just as the term "human resources" replaced "personnel" in years past, it is clear that the world has turned on its head to recognise that an organisations _resources are human_ and they must be treated as such in our dealings with each other.

The "extension for Impact" funding will support the project in two areas: firstly by delivering integrated chat functionality for managers using the portal to communicate with HR case workers using Workpro; and secondly by internationalising the portal so that we can offer the tool to multi-national organisations based and the UK and elsewhere.